Investigating the basis of competitive nodulation & N-fixation in Rhizobium leguminosarum

Some soil-dwelling bacteria in the genus Rhizobium can form symbioses with plants of the Legume family, which includes several important crop plants such as peas and beans. Inoculation of leguminous crops with rhizobia can significantly increase yields for farmers while reducing inorganic fertiliser usage, and many commercial inoculants have been developed. The e ectiveness of a strain for use in a commercial inoculant is partly dependent upon the ability of the strain to compete with a soil's native rhizobia to successfully initiate symbioses with the crop plants. High-throughput transposon insertion sequencing (INSeq) techniques are being used to identify and investigate genes contributing to competitiveness. It is hoped that the data can be used to develop competitive and e ective Rhizobium strains for use in commercial inoculants.
BBSRC Priority Areas Addressed
Agriculture and Food Security
Sustainably Enhancing Agricultural Production
Reducing Waste in the Food Chain
Synthetic Biology

AfS, ENWW